Mixed Reality Studio Space

PYTCH will create the UK's first permanent Mixed Reality production studio utilising real-time game engine technology.

Mixed Reality production combines reality with virtual worlds. Allowing artists to merge real performances with virtual environments. Perfectly combined through the lens of a camera.

By creating a permanent studio space, we hope to democratise access to this exciting new technology for creative and commercial benefit. Leading to new ways of working, new types of art and ultimately benefiting society at large through new types of media being produced.